Mobilising novel finance models for health promotion and disease prevention

In the medium to longer-term, the fiscal space that governments have to provide additional budgetary resources will shrink, including for healthcare. Our response is that it is better to pre-empt rather than repair i.e., to incentivise new ways of financing health promotion and disease prevention. The financing solution is smart capacitating investment. This means sharing risks and resources to invest at scale across multiple levels within health ecosystems generating sustainable returns and localised benefits. The specific objectives are: 1. Draw on available evidence to strengthen how smart capacitating investment is framed and communicated 2. Assess and enhance organisational readiness for testing SCI models in the regional test-beds 3. Develop and test business models that are compatible with smart capacitating investment 4. Develop and test novel finance models to determine which of the business models align with pre-defined contingencies for delivering smart capacitating investment 5. Develop and test a prototype collaborative platform for governing smart capacitating investment in health promotion and prevention. With an interdisciplinary approach we calibrate and harmonise 3 main work streams: developing functional prototype models of the anchoring concept (smart capacitating investment) [WP2-4]; iterative testing in real world environments (ES,DE,SE,UK initially with an Open Call for a 2nd tranche of transition and less developed regions) to show relevance in tax and insurance-based systems [WP5-6]; preparing a social franchising package for large-scale demonstration [WP7]. Underpinning these workstreams, we will also explore and test platform-based collaborative spaces for the involvement of resourced citizen panels and local communities in planning and investment decisions for interventions and services. The project generates concrete outcomes and impacts for further development and uptake of smart capacitating investment that disrupts state-of-the-art.